Robot Learning from visual demonstrations of agricultural harvesting tasks

Agricultural tasks, such as selective harvesting and crop husbandry, are usually physically demanding, challenging, tedious and repetitive which are performed by humans in harsh conditions. The project aims to increase the automation level of such tasks by reducing its cycle time and rise the harvesting success rate focusing on complex and challenging task variants. E.g. When a specific fruit must be collected from a cluster. Therefore, during the project, an intelligent robotic system will be developed which will be able to learn the harvesting task directly from human experts and autonomously adapt the acquired knowledge to novel scenarios.

The project will build upon and expand current state of the art methods both in the field of robot learning and manipulation. The robotic system is expected to learn how to perform agricultural tasks from demonstrations which will be provided by observing human while they perform the task. The collected data will include arms' trajectory, RGBD sensory input and tactile information. The harvesting policies will be formulated as nonlinear time-invariant dynamical systems whose parameters will be optimized through machine learning methods and will be fine-tuned from the interaction of the robotic system with its environment using reinforcement learning methods. Furthermore, the use of dynamical systems will allow the coordination of the individual systems of the robot such as both arms and the grippers through coupling methods. Such approach allows the execution of the task in reduced time and the development of compliant controllers which will be able to compensate external perturbations

The student will acquire skills on the fields of machine learning, computer vision and control theory specially focused on supervised learning and dynamical systems. Furthermore, will be able to identify challenges rising from applying machine learning methods for the control of embodied systems such as robots and identify suitable machine learning methods which can deal with those. During the project, the student will acquire hands on experience on developing machine learning and control methods and applying them on a robotic system. Additionally, the student will develop critical evaluation skills required for designing, performing, and assessing scientific experiments. The outcomes of the project will be published to highly influential international journals and conferences in the fields of robotics and machine learning. Additional training will be available through participation in workshops, Ph.D. level courses and summer schools.

Potential impact
The proposed CDT provides a unique vision of advanced RAS technologies embedded throughout the food supply chain, training the next generation of specialists and leaders in agri-food robotics and providing the underpinning research for the next generation of food production systems. These systems in turn will support the sustainable intensification of food production, the national agri-food industry, the environment, food quality and health.

RAS technologies are transforming global industries, creating new business opportunities and driving productivity across multiple sectors. The Agri-Food sector is the largest manufacturing sector of the UK and global economy. The UK food chain has a GVA of £108bn and employs 3.6m people. It is fundamentally challenged by global population growth, demographic changes, political pressures affecting migration and environmental impacts. In addition, agriculture has the lowest productivity of all industrial sectors (ONS, 2017). However, many RAS technologies are in their infancy - developing them within the agri-food sector will deliver impact but also provide a challenging environment that will significantly push the state of art in the underpinning RAS science. Although the opportunity for RAS is widely acknowledged, a shortage of trained engineers and specialists has limited the delivery of impact. This directly addresses this need and will produce the largest global cohort of RAS specialists in Agri-Food.

The impacts are multiple and include;

1) Impact on RAS technology. The Agri-Food sector provides an ideal test bed to develop multiple technologies that will have application in many industrial sectors and research domains. These include new approaches to autonomy and navigation in field environments; complex picking, grasping and manipulation; and novel applications of machine learning and AI in critical and essential sectors of the world economy.

2) Economic Impact. In the UK alone the Made Smarter Review (2017) estimates that automation and RAS will create £183bn of GVA over the next decade, £58bn of which from increased technology exports and reshoring of manufacturing. Expected impacts within Agri-Food are demonstrated by the £3.0M of industry support including the world largest agricultural engineering company (John Deere), the multinational Syngenta, one of the world's largest robotics manufacturers (ABB), the UK's largest farming company owned by James Dyson (one of the largest private investors in robotics), the UK's largest salads and fruit producer plus multiple SME RAS companies. These partners recognise the potential and need for RAS (see NFU and IAgrE Letters of Support).

3) Societal impact. Following the EU referendum, there is significant uncertainty that seasonal labour employed in the sector will be available going forwards, while the demographics of an aging population further limits the supply of manual labour. We see robotic automation as a means of performing onerous and difficult jobs in adverse environments, while advancing the UK skills base, enabling human jobs to move up the value chain and attracting skilled workers and graduates to Agri-Food.

4) Diversity impact. Gender under-representation is also a concern across the computer science, engineering and technology sectors, with only 15% of undergraduates being female. Through engagement with the EPSRC ASPIRE (Advanced Strategic Platform for Inclusive Research Environments) programme, AgriFoRwArdS will become an exemplar CDT with an EDI impact framework that is transferable to other CDTs.

5) Environmental Impact. The Agri-food sector uses 13% of UK carbon emissions and 70% of fresh water, while diffuse pollution from fertilisers and pesticides creates environmental damage. RAS technology, such as robotic weeders and field robots with advanced sensors, will enable a paradigm shift in precision agriculture that will sustainably intensify production while minimising environmental impacts.